Giants of the Infinitesimal

The 21st century is at the beginning of a scientific revolution that will alter the world as radically as the industrial revolution of the 19th century. Whereas the latter rested on the control and engineering of macroscopic objects the new revolution will require the understanding and control of the nanoworld. Controlling nanocomponents lies at the heart of, for example, the clean harnessing of solar energy, the development of smart materials, and the realisation of entirely new concepts in computing. Thus, nanoscience and nanotechnology are buzzwords that are as rife on the academic campus as they are in industrial research laboratories. However, research in nanoscience and nanotechnology has been accompanied by public concerns and much debate has ensued. This debate is necessary and important but it has all but drowned out the sheer excitement, adventure and creativity of probing, understanding and, ultimately, controlling the nanoworld. This project will create an exhibition and public dialogue events that will introduce some of the most interesting and important concepts that drive the nanoworld to the public in a highly accessible and attractive way.